"Musical Transportations: Technologising Gender, Sexuality, and Disaster in the Nineteenth-Century Bicycle Song"

On the back covers of various songs from 1896, music publisher Spaulding and Gray advertised the 1895 composition "Daisy, Bloomers, Wheel and All" with the following provocative assertion: 'No portfolio is complete without a bicycle song'. This claim came at the height of the 1890s bicycle craze, when representations of cycling proliferated in art, literature, and film. While numerous scholars of the long nineteenth century have explored the role of the bicycle in this cultural milieu generally, few have examined its role in musical material specifically. Addressing questions about the relationship between music and technology in the age of industrialisation, the implications of the bicycle's musical manifestations on issues of gender and sexuality, and the rise to prominence and subsequent fall into obscurity of the bicycle song genre, I am undertaking extensive archival research into bicycle song, uncovering a rich intertextual, international network of production and consumption.

The bicycle, invented in the early 1800s and popularised in the mid-to-late part of the century, instigated dramatic changes in western society. Although initially restricted to elite circles, with industrialisation the cost of bicycles quickly fell, becoming available to the middle and working classes. This innovation in personal transportation, as it enabled people to travel great distances at leisure, drastically increased individual autonomy-a development with important sociopolitical ramifications, especially for women.

As bicycles became more accessible, they also appeared with increasing frequency in song titles, on song covers, and in lyrical and musical motifs from the mid-nineteenth to early-twentieth century. The best-known example is probably Harry Dacre's 1892 music hall classic "Daisy Bell (Bicycle Built for Two)", but in gathering primary source material, I have encountered over two hundred other bicycle songs.

As cycling empowered female agency, and led women to adopt traditionally masculine attire, it exacerbated Victorian anxieties over shifts in gender roles and female sexuality. While usually written and composed by men, cycle songs were often performed by women and drag performers garbed in bloomers. In these songs and their associated multimedia, bicycles, particularly with female operators, were typically associated with two contrasting outcomes: either love or disaster. Nineteenth-century popular song writers, performers, and audiences associated cycling with emotional and physical extremes, delighting in musical depictions of the various joys and the pains that the technology engendered.

While most bicycle songs are comic songs scored for solo voice and piano, intended for performance in music halls and domestic contexts, throughout the history of the bicycle as musical conceit, its appeal has extended across genres, ensembles, and cultures. Solo instrumental and orchestral music, choral pieces, and an operetta also have their place in the bicycle song genre, indicating its widespread appeal across the long nineteenth century. Complex intertextual networks-involving plagiarism, parody, medley, and other musical responses-formed around these songs. Examining their multimedia contexts while also seeking to identify musical topics related to cycle technology, I adopt a combined socio-cultural and music-analytical approach to these works, utilising methodologies drawn from the fields of art history, data visualisation, music theory and analysis, historical musicology, and performance studies. This sonic and aesthetic perspective on popular song in the golden age of cycling promises new insights into the interconnections of musical creation and consumption, as inflected through technological revolutions and changing social mores.